Long-term Liabilities

The paper proposes an alternative formulation to the preferred-habitat models to induce endogenous rather than exogenous demand for long-term bonds by long-term liability firms, such as
pension funds and life insurance companies. The model predicts hump shaped yield curves using minimal assumptions on the endowment process due to excess demand for long-term bonds.
The tractability of the model can thus be used to estimate price pressure in government bond
markets as the liabilities of these firms changes.